Research a fully automated employment law and industrial relations service enabled by Artificial Intelligence

There are 1.4 million businesses and thousands of government organisations in the UK, which employ over 25 million people. UK employment laws are in place to protect peoples' employment rights while also safeguarding employers' interests, thus keeping the relationship between the two, fair.

Problem - Early/amicable resolution to an employment dispute is often difficult, based on complex and/or inaccessible law, coupled with employee fears of losing their job. For organisations, in particular SMEs, the many laws that help them create policies that keep their workforce protected and happy can feel bewildering and overwhelming.

Project focus - This industrial research will create a fully automated employment law and industrial relations guidance service enabled by artificial intelligence (AI) and an assessment of its efficacy. Our novel AI model will:

* Understand and analyse a case/situation within the context of employment law
* Help both employees and employers to have productive conversations about the case/situation
* Determine recommended courses of action for both parties